The Mind of Margaret Cavendish

Margaret Cavendish was a seventeenth-century philosopher, scientist, novelist, playwright, biographer and
celebrity aristocrat. She published widely across a range of different subjects, writing in a variety of different
genres. This project seeks to reconstruct, contextualise and analyse Margaret Cavendish's theory of mind,
situating her work on the senses, imagination, and emotions in relation to Bolsover Castle (English Heritage).
The Cavendishes' 'pleasure palace', Bolsover was devoted to the senses and sensual pleasures, and was a
fertile training-ground for Cavendish's febrile imagination.